A Novel, Real-Time, Automated Identification System for Biostratigraphy to Inform Drill Steering in Shale Oil and Gas Exploration

Shale oil and gas exploration is a difficult, expensive and highly risky process. It requires highly trained geologists/biostratigraphers to identify key micro fossil species in the core samples produced by the drill (mud logging). The identity of these micro fossils is used to verify geological models, and to steer the drill towards the oil and gas bearing strata. The overarching problem with current practice is that it is slow and critically dependent on a small, dwindling number of expensive and highly trained individuals. Our proposed solution is to use a novel, automated species identification system called Daisy; to free highly trained personnel from the chore of routine identification. We believe the adoption of an automated identification technology for the shale oil and gas sector based on Daisy, has several advantages including; 1) it would act as a repository for all the relevant “expert knowledge”, 2) it would streamline the exploration process, reducing costs and environmental impact, 3) it will make it more viable to explore fields which are currently considered too small and therefore unprofitable, 4) it could also help extend the life of fields already “in production”.